Nuclear Structure and Reactions: Theory and Experiment

Nuclear physics research is undergoing a transformation. For a hundred years, atomic nuclei have been probed by collisions between stable beams and stable targets, with just a small number of radioactive isotopes being available. Now, building on steady progress over the past 20 years, it is at last becoming possible to generate intense beams of a wide range of short-lived isotopes, so-called "radioactive beams". This enables us vastly to expand the scope of experimental nuclear research. For example, it is now realistic to plan to study in the laboratory a range of nuclear reactions that take place in exploding stars. Thereby, we will be able to understand how the chemical elements that we find on Earth were formed and distributed through the Universe.

At the core of our experimental research is our strong participation at leading international radioactive-beam facilities. While we are now contributing, or planning to contribute, to substantial technical developments at these facilities, the present grant request is focused on the exploitation of the capabilities that are now becoming available.

Experimental progress is intimately linked with theory, where novel and practical approaches are a hallmark of the Surrey group. An outstanding feature, which is key to our group's research plans and is unique in the UK, is our powerful blend of theoretical and experimental capability.

Our science goals are aligned with current STFC strategy for nuclear physics, as expressed in detail through the Nuclear Physics Advisory Panel. We wish to understand the boundaries of nuclear existence, i.e. the limiting conditions that enable neutrons and protons to bind together to form nuclei. Under such conditions, the nuclear system is in a delicate state and shows unusual phenomena. It is very sensitive to the properties of the nuclear force. For example, weakly bound neutrons can orbit their parent nucleus at remarkably large distances. This is already known, and our group made key contributions to this knowledge. What is unknown is whether, and to what extent, the neutrons and protons can show different collective behaviours. Also unknown, for most elements, is how many neutrons can bind to a given number of protons. It is features such as these that determine how stars explode. To tackle these problems, we need a more sophisticated understanding of the nuclear force, and we need experimental information about nuclei with unusual combinations of neutrons and protons to test our theoretical ideas and models. Therefore, theory and experiment go hand-in-hand as we push forward towards the nuclear limits.

An overview of nuclear binding reveals that about one half of predicted nuclei have never been observed, and the vast majority of this unknown territory involves nuclei with an excess of neutrons. Much of our activity addresses this "neutron-rich" territory, exploiting the new capabilities with radioactive beams.

Our principal motivation is the basic science, and we contribute strongly to the world sum of knowledge and understanding. Nevertheless, there are more-tangible benefits. For example, our radiation-detector advances can be incorporated in medical diagnosis and treatment. In addition, we provide an excellent training environment for our research students and staff, many of whom go on to work in the nuclear power industry, helping to fill the current skills gap. On a more adventurous note, our special interest in nuclear isomers (energy traps) could lead to novel energy applications. Furthermore, we have a keen interest in sharing our specialist knowledge with a wide audience, and we already have an enviable track record with the media.

Potential impact
Here we address more specifically the wider community who may benefit from our basic research.

A key current topic is that of nuclear security. Here our advanced experimental and theoretical techniques may help to address the needs of the security industry. In this regard we are well connected with AWE plc, including collaborative PhD students.

We have recently developed strong links with the National Physical Laboratory, where we enhance their capabilities in radionuclide metrology.

Sustainable energy production is another vital issue for society, and nuclear energy has an important role to play. We have made fundamental advances that lead to a better understanding of decay heat in nuclear reactors. Furthermore, our basic studies of both reaction processes and the structure of unstable nuclei may be important for future nuclear energy technologies.

Cancer diagnosis and treatment is of great importance. Our radiation-detector advances can lead to improved imaging systems, that benefit cancer and other medical treatments.